Doping Strategies for Next Generation CdTe Solar Cells

Over the last 6 years, CdTe photovoltaics (PV) have enjoyed a steady performance improvement after remaining relatively stagnant for the previous 10 years. These improvements have largely been pushed by one company, First Solar Inc, who have successfully commercialised the technology to become the largest thin film PV manufacturer in the world. This steady efficiency increase has come about from, in the first instance, focusing on increasing photon absorption to improve current collection. Whilst improving the current collection in these devices has yielded higher and higher efficiencies, it is important to address the voltage loss which CdTe devices currently suffer from. Only then will CdTe PV fully realise its potential. Currently, CdTe suffers from a significant voltage deficit, which prevents devices from exceeding 900mV open circuit voltage. This voltage deficit has been attributed to two phenomena: a) Low doping density of around 1014/cm3and b) low minority carrier lifetime (typically less than 5ns). Simultaneously improving both will lead to improved open circuit voltages. Strategies to improve doping in CdTe include using group V dopants, such as phosphorus, will be investigated in this project to improve doping levels in CdTe thin films from 1014 to 1016/cm3, which are typical in high efficiency CIGS solar cells. In addition to group V doping, selenium alloying will also be explored in this project. There is growing evidence that alloying CdTe with Se (to form CdTexSe1-x) can significantly improve the minority carrier lifetime of the film without resorting to exotic growth methods.

Potential impact
The present UK energy situation highlights the need for future diversity and sustainability in our energy provision: within a decade the UK must confront a crisis that could cripple its efforts to massively boost the amount of electricity it gets from renewable energy sources and cut greenhouse gas emissions. Under EU rules, the UK must get 15% of its primary energy from renewables by 2020, i.e. about 35 to 40% this being a sevenfold rise in just 10 years. At the same time, under the 2008 Climate Change Act, the government has a legal obligation to cut carbon emissions by 34% by 2020.
Solar power has the potential to provide far more than the 6% fraction of the renewable power obligation predicted by the Department of Energy and Climate Change in 2011. It is a distributed energy source - solar energy is universally available and can be easily harvested by placing arrays of solar cells on large numbers of local buildings, making efficient use of space. The local model of solar electricity generation creates an installation industry stimulating regional economies. An expanded solar sector will create jobs in the manufacturing, feedstock, wholesale and design industries.

In the last two years the deployment of conventional silicon based PV has grown and costs have fallen. Nevertheless, cost remains the barrier for self-sustaining growth in the sector, particularly in the context of new materials that are sustainably sourced and devices whose fabrication requires a low energy budget. These new solar technologies are considered to be a vector for not only mainstream future PV, but also for novel applications such as flexible high performance PV.

The ability of PV to help the UK meet its renewable energy targets and generate jobs is constrained by shortages in the knowledge and skilled manpower needed to make PV solar cells a marketable alternative to conventional means of power generation and to transfer the technology from academic laboratories to production and application by end-users. The CDT in New and Sustainable Photovoltaics will meet this skills shortage by combining the strengths of seven academic institutions with a recognised lead internationally in research on organic, dye sensitized and thin film PV and PV systems. Our highly integrated approach to understanding the causes of low efficiency and short lifetimes (in devices that employ sustainable materials) and for proposing solutions, will take a major step towards the advancement of PV and at the same time provide a cohort of skilled scientists and engineers who can be deployed to develop UK PV industry to the point where it can be a major contributor to UK renewable energy generation.

All seven institutions are members of the recently formed SUPERGEN PV Hub "SuperSolar" and hence are already coordinating their research and training. Almost 200 companies have already signed up as network partners in the PV Hub demonstrating the large commercial activity in the UK in this sector and the consequent demand for trained manpower. The CDT will interact with related activities: for example in photochemical conversion of fuels for energy and other applications, direct heating and cooling by solar means. It will be a proactive member of the UK wide Network of Energy CDTs.

The CDT will train the best researchers with a flexible mind-set able to communicate across different disciplines and sectors and be leaders in the emerging PV industry. Its partners will provide skills training across the PV technologies required for its cohort to be employable by PV industry. The training programme has been designed to give students an understanding of all aspects of PV including its implications for society and an experience of a commercial environment. Topics covered are energy supply, energy conversion, energy demand and cross-cutting themes which examine related socio-economic, behavioural and materials-based research areas.